War Impact on Dryland Environments and Social-Ecological Resilience in Somalia (WIDER-SOMA)

Current wars are concentrated disproportionately in dryland regions yet little is known about their impacts and long-term socio-environmental consequences. The aim of this project is to understand the impacts of war on dryland environments and establish the foundations on which to build socio-ecological resilience to environmental degradation during- and post-conflict. We focus this proposal on Somalia, one of the poorest and least developed countries in the world. Decades of internal conflict have directly and indirectly degraded Somalia's vulnerable dryland environment with deleterious impacts on its people, the majority of whom rely on the land for their livelihoods. This project will: 1) produce new multifaceted socio-environmental and historic datasets and analyses; and 2) build the interdisciplinary capacity and framework to understand the multiple dimensions of the land degradation problem and its causes. The long-term goal of this research is to convert this knowledge into sustainable land use in Somalia in partnership with local agencies and communities in the context of ongoing conflict.

Potential impact
1. Who could potentially benefit from the proposed research over different timescales?

a) Somali graduates in the diaspora (immediately and into the future)
b) Somali graduates in Somalia (2 - 3 years)
c) NGOs and Somali-led development agencies (as early as a year and into the future)
d) Somali communities - particularly the nomadic, semi-nomadic pastoralists and farmers (over the next 3 years)
e) International agencies such as the UN Environment Program and UN Development Program - Drylands Development Centre (1 - 3 years)
f) Humanitarian agencies and charities (e.g. ActionAid, US Aid, Oxfam) (3 - 5 years)
g) Other dryland states affected by war (between 5 - 10 years)

2. How might the potential beneficiaries benefit?

Education and training of the young generations of Somali graduates is key to enhancing sustainable development, promoting economic growth and building peace within communities. The benefits for both the individuals and the community as a whole are both immediate and long term. The current proposal will ensure recruitment of PDRAs is extended widely in order to attract potential Somali graduates based in the UK. A future proposal will centre resilience building around education and training of the young generations of Somalis both in Somalia and in the diaspora.

In the short term, the outputs from this project (dossiers, multifaceted GIS framework, data analyses, and maps) can be used to support ongoing development and environmental recovery efforts in Somalia by NGOs and Somali-led development agencies. Although this project will establish the foundations towards building resilience to land degradation in Somalia in a follow-on project, the outputs will provide useful evidence for other agencies to use in the interim period between this project and the next phase. Our partnership with Somali-based Transparency Solutions and the Somali First initiative will ensure that our results can reach the appropriate Somali agencies directly.

The long-term goal of this research is to help build social and environmental resilience to land degradation during and after war within Somali communities. Increased resilience to a degrading dryland during times of war is fundamental to Somali livelihoods and economic growth, particularly as 60% of the population are nomadic or semi-nomadic pastoralists and farmers. In order for Somalis to build resilience, communities first need to know three key things: i) What is the extent of the land degradation problem (degree and spread)? ii) What are the causes of the problem? iii) What are the impacts on people? Answering these questions is the main focus of this proposal and our results will provide the critical stepping stone on which to create land use strategies and environmental recovery programs in partnership with a Somali-led development agency. The results of this work can have huge benefits to Somali livelihoods over the medium to longer term.

International agencies such as the UNEP and UNDP as well as numerous charities and humanitarian agencies, have ongoing efforts to rehabilitate drylands damaged by war in many conflict-affect dryland regions including Somalia. Our results will underpin and support their ongoing work both in the short term and over the long term. Additionally, the insights from our research can provide useful perspectives in recent legislation particularly regarding post-conflict environmental protection principles drafted by UN's International Law Commission. Our work can also provide useful evidence to various civil networks working to reduce the humanitarian and environmental impact of pollution from conflict and military activities (http://www.trwn.org/).

Over the longer term this research can be extended to other conflict-affect dryland states (e.g. Syria, Afghanistan, South Sudan and others). The work will provide a template for multi-disciplinary work and data/insights that can be used to draw comparisons with other regions.